Development of superior Clostridial strains for low cost renewable chemical productionDevelopment of superior Clostridial strains for low cost renewable chemical production

It is generally accepted that the manufacturing industry, and the chemical industry in particular, needs to improve both the sustainability and the environmental impact of its products. However, although improved life cycle analysis (LCA) is important, the production cost and quality of renewable chemicals needs to be comparable with existing chemical products on the market. GBL is a UK-based industrial biotechnology company focussed on the conversion of sustainable feedstocks to produce renewable chemicals with a lower environmental impact than conventional fossil-carbon derived chemicals.Solvent producing Clostridia are excellent fermentation hosts for biobutanol and acetone but in this project we plan to develop novel Clostridial strains for different chemical products. We will capitalise on proprietary and ground breaking technology for genetic modification to develop novel Clostridial strains that ferment new substrates and produce high value speciality chemicals and food ingredients.